Living With Rheumatoid Arthritis Flare Profiler

"Flare frequency, duration and severity are key indicators of disease progression in Rheumatoid Arthritis (RA). While undergoing a flare, patients are exposed to systemic inflammation that can be permanently damaging.

Current clinical management of RA is based on either pre-scheduled appointments (e.g. at 6, 12 or 18 month intervals) or emergency clinics, with data collection based around these interactions. There is no regular mapping of fluctuations in disease severity, with the unpredictability of acute flare-ups being a key feature of the disease despite as many as 78% of patients recalling flares monthly or more regularly. As such, it remains very difficult to make informed treatment plans, because of the unpredictability of the disease and patients' fluctuating symptoms.

The Rheumatoid Arthritis Flare Profiler will allow every Rheumatoid Arthritis patient to receive a more intelligent and personalised treatment plan, based on the early and continuous reporting of their flare up data and its comparison against the aggregated RA profiler model. This will reduce some of the costs associated with an unexpected deterioration in health and wellbeing.

It will do this by combining new and existing mobile phone based methods of capturing individual disease activity with advanced artificial intelligence technology to provide a profiling model that can inform treatment planning.

The 'RA Flare Profiler' will add a transformational new capability to Propagator's existing 'Living With Rheumatoid Arthritis' (LWRA) product. Based on cutting edge Artificial Intelligence and Machine Learning technologies, the proposed flare profiler will provide a very granular view of a patient's RA profile, based largely on data collected from the patient from the convenience of their own home and comparing it to a wider patient population, significantly reducing the need for hospital-based specialist tests.

The Rheumatoid Arthritis Flare profiler project will digitally capture patient data from 100+ patients over a 12-month period of time, combining it with the data from research databases from the British Society for Rheumatology and the Royal National Hospital for Rheumatic Diseases.

Ultimately, by allowing better, more personalised treatment, only the precise drugs required will be issued, potentially affecting the way that drugs are selected. This could change the NICE guidelines from being purely price based, to including data on highly patient specific comparative efficacy."